The UK High-End Computing Consortium for Biomolecular Simulation

Simulations using powerful computers can show how biological molecules 'work' in atomic detail. For example, molecular simulations can show drugs bind to their biological targets, how enzymes catalyse reactions, and how proteins fold into their functional forms. Biomolecular simulation is a vibrant and growing area, making increasingly significant contributions to biology. It is an area of growing international importance. Simulations of biological molecules complement experiments in building a molecular-level understanding of biology: they can test hypotheses and interpret and analyse experimental data in terms of interactions at the atomic level. A wide variety of simulation techniques have been developed, applicable to a range of different problems in biomolecular science. Biomolecular simulations have already shown their worth in helping to analyse how enzymes catalyse biochemical reactions, and how proteins adopt their functional structures e.g. within cell membranes. They contribute to the design of drugs and catalysts, and in understanding the molecular basis of disease. Simulations have played a key role in developing the conceptual framework now at the heart of biomolecular science, that is, the understanding that the way that biological molecules move and flex - their dynamics - is central to their function. Developing methods from chemical physics and computational science will open exciting new opportunities in biomolecular science, including in drug development and biotechnology. Much biomolecular simulation demands high end computing (HEC) resources: e.g. large-scale simulations of biological machines such as the ribosome, proton pumps and motors, membrane receptor complexes and even whole viruses. A particular challenge is the integration of simulations across length and timescales: different types of simulation method are required for different types of problems).

Biomolecular Simulations are contributing increasingly to areas such as biotechnology, drug design, biocatalysis and biomedicine. The UK has a strong community in this field, recognized by the recent (2011) establishment by EPSRC of CCP-BioSim (ccpbiosim.ac.uk), the UK Collaborative Computational Project for Biomolecular Simulation at the Life Sciences Interface (and the subsequent award of 'widening participation' funds in 2012). We believe there is a clear, growing and demonstrable need for high-end computing in this field, and propose a new HEC Consortium in biomolecular simulation. Working with CCP-BioSim, this Consortium will help bring HEC to a wider community, including non-traditional users and experimental bioscientists, and engage physical and computer scientists in biological applications.

Potential impact
Who will benefit from this research?
As well as biosimulation specialists, a broad cross-section of bioscientists who are concerned, in some way or other, with the nature and behaviour of biomolecules at the atomic level e.g. X-ray crystallographers, NMR spectroscopists, single-molecule biophysicists, mass spectrometrists, enzymologists, medicinal chemists, chemical biologists. It will contribute to synthetic biology, biocatalysis and drug design. The UK High-End Computing Consortium for Biomolecular Simulation will help achieve maximum benefit from national HEC investment. It will assist the biological community to use high-end computing facilities and help physical scientists tackle biological problems. In the longer term, there is the potential for the project to impact on the general public through improvements in health and quality of life.

How will they benefit from this research?
The "molecule-oriented" bioscience community will benefit through access to tools, training, and trained simulation specialists that enable novel and more effective multidisciplinary projects where computational methods enhance and extend their core experimental approaches. Such integrated studies have a higher probability of producing high-impact discoveries and developments and so fostering such activities will enhance UK competitiveness in the international research arena. The Consortium will provide tools and resources to facilitate this. These tools should give rise to major benefits (e.g. high-impact papers, major international grant awards) over the term of the project, and in future. In the longer term the Consortium will be helping train a new generation of bioscientists who can work confidently and knowledgeably across the theory/experimental divide. What is 'state-of-the-art' today with regard to computational power and methodology, and so might be regarded as somewhat esoteric, will be on the desktop of bioscientists in 5-10 years time. Impacts on the health and quality of life of the general public are likely to come primarily from the application of the methodologies fostered and disseminated (e.g. by CCP-BioSim) to drug design and discovery. Computational methods are already well-established in Pharma, since they can hasten and cheapen the process of drug discovery and development. The more computationally-intensive methods of biomolecular simulation are gaining ground, as improvements in computational power make accuracy and time-to-solution competitive with 'wet' methods. The Consortium will help improve this by a) helping train new generations of researchers with the necessary HEC skills and b) providing a forum to enhance industrial-academic research links (members of the Consortium have established links with many large and smaller pharmaceutical/biotech companies (e.g. AZ, Vernalis, Phaminox, GSK, Evotec, J&J, Pfizer, Oxford Nanopore). The benefits to the public in the longer term come from new and/or cheaper medicinal products, plus the potential for simulations has in addressing the 3Rs and biosecurity.

What will be done to ensure that they benefit from this research?
Through close coordination with CCP-BioSim and other bodies:
- The programme of workshops, co-organised with leading experimentalists in key disciplines, examining and fostering links across the simulation/experimental interface
- The annual conference focused on exemplifying and encouraging the highest quality interdisciplinary research.
- Training workshops introducing non-specialist bioscientists to high quality simulation methods, and specialists to the latest technological advances.
- Associated on-line training packages, available any time, any place.
- Training workshops and tools developed to aid access to HPC resources for those with a bioscience background.

Tools, software and data from development work will be made freely available, and disseminated via the web. Involvement of a wide community will ensure broad uptake